3D printed bespoke biodegradable drug eluting coronary artery stents produced using natural polymers

The aim of this project will be the development of novel PHA-based 3D printed biodegradable coronary artery stents with tailorable mechanical properties, degradation rates, produced using patient specific CT scans and hence bespoke to specific patient needs, an absolutely unmet clinical need.